High-value chemicals from Sitka spruce bark

The proposed project will investigate the production of a value chain of products, including precursors used in the production of resins and adhesives for the construction industry, from underutilised UK ligno-cellulosic residues. The use of innovative mechanical pre-processing and enzyme mediated, aqueous fractionation of these residues in the proposed project will be used to upgrade these materials, specifically to produce fractions rich key target molecules as feedstocks for industry.